Seavive Project Testing

This project will develop, test, and produce the first full-scale prototypes of Seavive: a modular, autonomous seagrass restoration unit designed to support marine ecosystem restoration using tidal energy and minimal resources. By offering a low-cost, low-maintenance solution, complemented by Seavive's online platform to engage harbour authorities, stakeholders, and the wider public, the system promotes inclusive participation in clean maritime practices. It removes key barriers that have historically limited access to seagrass restoration, enabling broader, community-led ecological recovery.

Seagrass meadows are critical for biodiversity, fisheries, carbon sequestration, and coastal protection, yet the UK has lost over 90% of its historic coverage. Current restoration efforts are expensive, resource-intensive and scientific infrastructure. Seavive addresses this challenge by enabling nature-based restoration that is simpler, more affordable, and deployable by local groups. Helping to foster community engagement and empowerment.

The project will focus on completing the engineering, testing and fabrication of two full-scale prototype units. These units will be fully operational and ocean ready, designed to automatously support seagrass seed release using nature inspired filtration methods similar to those of manta rays.

The project will be delivered in close partnership with Falmouth Harbour, who are providing strategic design feedback, regulatory guidance, and deployment support. Their involvement ensures the prototypes are viable within a real-world harbour environment and aligned with local operational requirements. Outreach and knowledge-sharing will also be supported through our membership in the SWAN Network, further embedding Seavive within the South West's clean maritime innovation ecosystem.

While this project phase does not include deployment of the full scale prototypes due to the seagrass cultivation period (June-September), it lays essential groundwork for this solution that supports Clean Maritime goals: reducing emissions in marine operations, enhancing ecosystem resilience, and supporting the integration of ports and harbours into the broader transition toward a decarbonised, sustainable ocean economy.